The potential of the acoustic cavitation phenomenon for formation of semiconductor heterojunctions in nanodispersions from initial single semiconducto

This PhD program aspires to bring together recent achievements in the fields of
nanotechnology, sonochemistry and nanostructured semiconductor synthesis to develop
leading edge technologies for light-driven hydrogen production. We propose to explore the
potential of the acoustic cavitation phenomenon for formation of semiconductor
heterojunctions in nanodispersions from initial single semiconductor nanoparticles. The rapid collapse (10-8 s) of the cavitation microbubble results in the conversion of the surface energy, kinetic energy of liquid motion into heat and chemical energy leading to the development of high temperatures (>3000 C) and pressures (>500 atm) locally inside these microbubbles. Due to the high speed of cavitation, the initial semiconductor nanoparticles are ordered at the cavitation interfaces as ultra-highly compressed layer subjected to the rapid high-temperature heating with subsequent cooling. The proposal will lead directly to new materials and, more critically, provide a new widely applicable facile method of the synthesis photoactive semiconductor heterojunctions.

During the work on the project, the candidate will acquire knowledge in sonochemical
synthesis, chemistry and physics of complex semiconductor nanomaterials and core-shell
structures. Additional training will be provided in transient laser spectroscopy and
photochemistry. The studentship will also establish the multidisciplinary collaboration with
Prof. Timothy Mason, Head of European Sonochemical Society, director of Sonochemistry
Centre, Coventry University. The knowledge and skills developed will provide the candidate with a solid foundation for his/her future academic or industrial career in materials and renewable energy.